Productionisation consultancy 2015

Development of a kit to transform end of life vehicles, which have high value components trapped under an end of life and uneconomic to repair body. Our kit creates a new vehicle with much higher utility value than the original unit, which will appeal to anyone considering a ‘side-by-side ATV’. It will also create the first British built vehicle in this class, which is able to out-perform all current competitors in a wide range of metrics.